Unsilent Mode: Reimagining Liveness, Immersion, and Participation in a Post-pandemic Theatre by and for a Digital Generation

Unsilent Mode is a trilogy of works-in-progress that attempts to reconstruct the theatrical event with and for a generation who grew up with digital media, while distinguishing it from other existing forms of mediated experiences. This practice-based endeavour meets at the junctures of intermedial performance, physical-virtual embodiment, cross-cultural dramaturgy, and environmentally sustainable practices framed by post-pandemic contexts. Each volume investigates different pairings from the spectrum of audience engagement: liveness-presence (2024), immersion-embodiment (2025), and participation-interactivity (2026). The project brings together performance makers of diverse disciplines from across the globe to one physical location without the need for travel - instead, they take turns rotating physical and digital forms, depending on where the project is presented. Despite its hybrid configuration, the works are experienced by a live audience who occupy a shared space. Unsilent Mode has so far been presented in Japan, Malaysia, and the UK. Future locations include Thailand, Portugal, and Indonesia. By the end of this study, the findings are made accessible online through a structured practical toolbox for performance makers, educators, and students who want to experiment with this demographic of new audiences. For more information and updates on the project, please visit unsilentmode.com.